The co-production of disability-related policy in Wales

The purpose of this fellowship is to disseminate and build on the findings of research into independent living,
previously completed by the fellow. Independent living is a key aim of the disabled people's movement. It
expresses the idea that disabled people have the same right as those who are non-disabled to live the lives of
their choice - to have equal employment, educational and family opportunities, to be in control of their living
arrangements and to take part in community and cultural life on an equal basis with others. Independent living
was devised by disabled activists as a response to personal and shared experiences of institutionalisation,
social segregation and external control. It is now enshrined as a human right in the UN Convention on the
Rights of Persons with Disabilities (CRPD), particularly Article 19.

Research undertaken by the fellow to date has examined how disabled activists in Wales and the broader UK
context have developed independent living to counter and resist common ideas around disabled people, such
as narratives of dependency, vulnerability, 'otherness' and 'care'. The particular focus was what happens to the
idea of independent living when it is incorporated into social care and disability policy and law in the Welsh
context. It found that in policy and law, key elements of independent living were neutralised and their potential
depleted. This occurred in various different ways and for various reasons. This holds important lessons for
disabled activists in Wales and other parts of the UK who are seeking to insert independent living and other
rights contained in the CRPD into domestic policy and legislation. The findings are also important for policymakers,
such as Assembly Members and the Welsh Government, who are required to implement the CRPD.

The Welsh Government is currently considering how the CRPD can be effectively implemented in Wales, and
places a strong focus on developing policy and practice that is 'co-produced' with groups including those who
are directly affected by policy. In this context, the lessons of the research conducted to date are directly
relevant. The aim of this fellowship is to extend and disseminate the findings and conclusions of the research to
further the understanding of independent living in both the academic and non-academic audiences. The fellow
will produce papers that bring the research findings to new academic audiences and extend existing knowledge
in the fields of disability law, social care, and devolved governance. Dissemination to non-academic audiences
will enable disabled activists and policy-makers to use the content of the research to inform activities including
domestic policy development. Non-academic publications will be produced, including a short, fully accessible
summary of the research for broad dissemination, blogposts and podcasts. The findings of the research will be
shared with the cross party groups on disability in the UK Parliament and the National Assembly for Wales, the
Equality and Human Rights Commission in Wales and the UK and others. In addition, the fellow will coordinate a
one-day symposium for researchers, activists and policy makers in Wales, to share experiences and knowledge
on independent living and the co-production of disability-related policy in the Welsh context, and to explore
opportunities for joint collaborative future work in this field. The fellow will also use the fellowship to undertake
a scoping exercise to prepare for future research in this area.